Gene therapy for multiple endocrine neoplasia type 1 (MEN1)

The basic concept of gene therapy is simple, and this is to introduce a normal gene into a cell that has a defective gene, and the product of the normal gene should cure or slow down the progression of the disease. I propose to use this approach to treat endocrine tumours in the disorder of Multiple Endocrine Neoplasia type 1 (MEN1) that results from a single gene defect. Medical and surgical treatments are frequently unsuccessful in this disorder which is inherited and starts at an early age. I propose to use gene therapy to treat these tumours. Professor Thakker‘s group, at The University of Oxford, have identified the MEN1 gene and established a mouse model that develops the same tumours that are found in MEN1 patients. I now propose to attach the MEN1 gene to a modified virus (i.e. one with its harmful genes removed), to develop a gene therapy for MEN1 patients. I will test the effectiveness and safety of this MEN1 replacement virus in tumour cells and then use it to treat tumours in the mouse model. The results, if successful, will provide an important new treatment for MEN1 patients.

Technical abstract
Aims / objective:

1. MEN1 tumours, and therapy to suppress tumourigenicity
2. To gain training in molecular and tumour biology

Background / design:

Multiple Endocrine Neoplasia type 1 (MEN1) is an autosomal dominant disorder characterised by the combined occurrence of tumours of the parathyroids, pancreatic islets and anterior pituitary. Some patients may also develop adrenal and carcinoid tumours. Treatment for MEN1, which is caused by a single gene located on chromosome 11q13, is frequently unsuccessful. I therefore propose to develop MEN1 gene replacement therapy. I now propose to: 1) construct a retroviral-based amphotropic MEN1 gene therapy vector; 2) assess the effectiveness and safety of this vector in vitro using tumour cell cultures and 3) assess the effectiveness and safety of this vector in vivo using tumours that develop in MEN1 +/- knockout mice.

Scientific and medical opportunities of the study:

These studies will assess the feasibility of gene therapy for MEN1 using a retroviral construct and will also increase our understanding of tumourigenesis and cell proliferation.

Methodology:

Training in methods of molecular and tumour biology. This will include generating a viral agent therapy construct; DNA sequence analysis and the use of PCR; cell culture and immunohistochemistry techniques; Southern, Northern and Western blot analyses; appropriate use of mouse models and the use of bioinformatic computer programs for sequence analysis, protein and EST database searches.